Green Last Mile Delivery

Abetta Couriers is investigating new innovative methods to complete last mile deliveries, utilizing the cutting edge of pedal assisted vans and cargo bikes. This transition to zero carbon logistics will have a positive effect environmentally, and also reduce delivery times for end clients.